Prelude - a study bridging user and developer understanding of network delivery of advanced interactive content

"The Prelude study aims to use human centred research and design to address the issue of delivering good target user understanding of complex issues around network latency - with particular emphasis on the impact this can have on end user quality of experience (QoE) for advanced highly interactive visual environments such as VR, AR, MR and 360 video (HIVEs). The typical 'user' targeted by this study will be implementers of HIVEs, managers of enterprises active in developing or sponsoring HIVEs and investors in the sector, ie those impacted by poor QoE delivered to ultimate end consumer.

Purdue University (Y Charlie Hu 2017 ACM) has done detailed research to show that the QoE achievable for high quality VR applications on today's mobile hardware and wireless networks via local rendering or offloading is about 10X away from the acceptable QoE, yet waiting for future mobile hardware or next-generation wireless networks (e.g., 5G) is unlikely to help.

OMM is developing a regression testing platform which permits developers of such applications to test them against a simulated delivery infrastructure based on actual measured network performance thereby identifying areas of QoE concern early in the development cycle and thus permitting early mitigation, reducing costs and risks. At the moment conceivable highly interactive visual environments far exceed the ability to deliver to untethered devices such as tablets and smartphones and the commercial risks are high due to this delivery and performance gap.

Earlier studies and ongoing work have shown it to be hard to present this issue and the targeted solution we have developed to most potential users who might benefit. This study addresses this presentation / understanding gap."